Determination of the link between hypertension and Covid-19

Hypertension (uncontrolled high blood pressure) is the leading preventable cause of premature death worldwide. Globally, 1.39bn people are estimated to have hypertension, and it caused ~10.7 million deaths in 2015\. It is projected to affect more than 1.5 billion people around the world by 2025\.

In the UK ~30% of adults have hypertension, 9.5m have a diagnosis, and a further 5m people in England alone may have hypertension yet be unaware.

In the current pandemic of COVID-19, people with hypertension are facing additional challenges in managing their condition as they are:

\*socially isolating and not being able to meet with their GP/Healthcare Professional (HCP) with the same frequency

\*reading stories in the press and scientific literature that indicate that a high percentage of patients with hypertension who contract COVID-19 have severe illness, are admitted to an intensive care unit, receive mechanical ventilation, or die.

Being able to remotely monitor people with hypertension through use of a phone app that records daily BP readings, current treatment regimens and indicate any COVID-19 symptoms will address a current clinical need and enable medical management and patient engagement without the need for direct patient-HCP contact.

We aim to update an already developed phone app designed for a hypertension focussed clinical study to include additional features for deployment in a new clinical trial in a COVID-19 setting. The trial will aim to demonstrate a "business as usual" approach to managing and monitoring a long term condition as well as collecting data help to answer questions that are of concern for the hypertension community namely:

\*Does blood pressure drug use and/or level of blood pressure control affect risk of COVID-19 infection?

\*Does blood pressure drug use and/or level of blood pressure control affect severity of COVID-19 illness/pneumonia?

\*Do particular types of blood pressure medication affect risk of COVID-19 infection?